The Contemporary Clown Actor: Seeking New Modes of Performance

This project begins by asking an age-old question in a new context. The question is of how an actor is to be convincing. It has vexed and provoked actor training since at least Stanislavski, and the question has been around much longer. I will be asking the question in a new context, that of clowning.\n\nThe main objectives are to examine the techniques and tools of performance available to the contemporary clown. And thence, to explore how clowning can move on as a key performance technique in the 21st century.\n\nI will be concerned with three broad areas which, in my view, are in need of investigation. They are:\n\n1. Techniques of 'presence' in contemporary clown (self-ridicule, failure, contrariness, profanation)\n2. The 'rules' of clowning\n3. The relationship between clowning and acting\n\nIn the last half century, clowning has undergone a major transformation. Since Jacques Lecoq founded his Paris school in the late 1950s the search for, and discovery of, one's personal clown has become an invaluable tool for the performer. Simply put, the personal clown is 'discovered' when we accept our failure in front of an audience, our clown appears, and as a consequence the audience laughs. \n\nContemporary clown practitioners have taken this basic tenet and developed it in a variety of directions, some seeking spiritual truth, others greater laughs, others self-discovery, others political activism. We now have clowning for business people, clown-analysis and clown-shamans. \n\nHowever, there still remains a gulf between the clown world and the theatrical world in general. On the one hand, clowns have ventured little into traditionally theatrical territory, such as text, long narrative, or 'serious' themes. On the other hand, mainstream theatre knows little of the discoveries made by clowning, particularly in actor training. In addition, clowns themselves have not so far engaged in disseminating or reflecting on their techniques, nor have academics or critics given much attention to these matters.\n\nIn my own work over the last 20 years as a clown-actor-performer, I have consistently been attracted to the boundary between clowning and theatre, drawing upon my experience in theatre, circus, variety and street performance. In Macbez (1999), for example, my aim was to re-write Shakespeare's Macbeth, using clown gags, but without losing any of the 'weightiness' of the play, avoiding parody at all times.\n\nI am not suggesting that all clowns should do Shakespeare, or that all actors should be ridiculous, but there are many profitable lessons to be learned by looking at clowning within the context of theatre in general.\n\nIn order to explore these issues, this research project will be organised as an ongoing series of workshops, or 'clown laboratory' at the Central School of Speech and Drama. Because most of the cutting-edge work in this field is developing in mainland Europe, I shall also spend time at the Escola de Clown de Barcelona (ECB). CSSD is historically a place of training for stage actors; ECB trains clowns. The research project therefore provides the opportunity to build institutional partnerships across national borders and to bring innovative European work into the mainstream of British clown studies. \n\nBeginning with looking at how clowns and actors achieve 'presence', we will aim to arrive at asking the questions: Where is the boundary between clown and theatre? Is there one? If not, why are they divided? What has created this division? What forms of theatre would emerge when this division is disregarded or dissolved? \nThe results of these investigations will be made public through performances given each year of the project, designed to test and share the work with both the general public and other clown practitioners. Results will also appear in the form of articles, the beginnings of a future book on the subject.